Strengthening Understanding and Strategies of Business to Assess and Integrate Nature

Our global economy is intrinsically dependent on nature, and at the same time is playing a major role in its degradation. Recognition of this fact has grown substantially in the past decade, as evidenced in the EU Biodiversity strategy for 2030. However, transformative, system-wide changes are still needed to achieve the nature-positive outcomes required to 'bend the curve' of biodiversity loss. While the business case for economic actors to address biodiversity is becoming clearer in some sectors, it is still lacking in others, particularly those more removed from direct interactions with nature. SUSTAIN (Strengthening Understanding and Strategies of business To Assess and Integrate Nature) will bring together a multi-stakeholder and multi-disciplinary team to strengthen understanding and awareness of how all economic activities depend and impact on biodiversity. The project will build on existing work within the business and biodiversity space to develop and validate a database of business dependencies and impacts, develop methods that actors can use to reduce biodiversity related risks, and a toolbox to support their application. The consortium will drive uptake of these resources through dissemination of targeted business case materials, drawing on existing networks and expertise in communicating with businesses, financial institutions and other key stakeholders.